Biomass Gasification with High Temperature CO2 Capture (GHTC)

This project aims to develop and prove the technical feasibility of an integrated Bio-CCS system that has the

capability to convert biomass waste into syngas that can be used to replace natural gas and in the same time

capture the CO2 emitted. Also, the proposed technology can produce added value activated carbon (used for

environmental applications or gas purification) and sodium carbonate (3rd largest manufactured chemical).

By 2020, the UK could have access to about 1,8 EJ of bioenergy supply; this is equivalent to 20% of current

primary energy demand in the UK, but the logistics of supplying large scale projects are difficult. The

development of small delocalised systems able to convert biomass to heat/energy saving CO2 emissions is key

to meet the ambitious biofuels and GHG directives and introduce the technology.

Since the centralised capture of CO2 from small enterprise is not economically possible, emissions reduction

and renewable energy recovery from waste/by-products is the most viable option.